AI Data Agent for SMEs

Mimio Labs is developing a new AI-powered software tool to help small businesses understand and act on their data. Many small firms struggle to make sense of information from systems like accounting, sales, and customer tools. Our project explores how artificial intelligence can automate the process of combining, checking, and analysing business data---making insights accessible without the need for technical expertise.

If successful, this innovation could help thousands of UK small businesses make better decisions, improve performance, and unlock growth. The project supports the UK's ambition to boost productivity through the responsible adoption of AI technologies.